Enterprise Research Centre - Phase 3

The UK faces significant economic uncertainties. Brexit will bring new challenges and opportunities, alongside the continuing productivity gap and persistent trade deficit. At the same time, global trends related to Industry 4.0 and digitisation are challenging the viability of existing business models, and creating new policy challenges. ERC will help address these challenges through: a programme of robust, policy-related research; synthesis of existing knowledge; and extensive stakeholder engagement. The plans we outline build on an extensive Stakeholder Consultation we conducted in early 2017 with over seventy participants, as well as subsequent discussions with Funders and other potential partners.

Research and data development (plans for month 1 to month 20)
Over this period our research programme is divided into four themes and eight projects of fixed duration:

1. SME Finance and Investment - SME Finance has been a consistent focus of ERC research since its inception with a focus on discouragement and the impact of financial status on performance. Current concerns focus more strongly on SMEs' willingness to invest in both tangible and intangible assets, and how this might influence firm and local growth in the future. Reflecting these concerns we propose two initial projects in this research theme linking SMEs' tangible and intangible investments to firm-level and place-based growth.

2. Innovation, internationalisation and growth - understanding the barriers and enablers of innovation and its relationship to internationalisation and growth has been central to ERC since its inception. Recent projects have focussed on university-business collaboration, the growth effects of publicly funded R&D and profiling innovation activity across LEPs in England. To date, however, studies of SME innovation and growth in the UK have generally paid relatively little attention to the IP system. We plan two inter-linked projects in this theme which explore the returns to public and privately funded R&D in small firms and explore the contribution of IP to growth and productivity. The latter project will develop new matched data resources.

3. Leadership and management (L&M) teams and SME performance - Concern about the quality of L&M in UK firms has been longstanding, with potential implications for growth and productivity. We propose two studies focussed on how management practices can assist small firms to draw on external resource and knowledge acquisition to boost growth and productivity. The results will have implications both for management training and place-based policies for business development.

4.Diffusion and productivity upgrading - Significant disparities in innovation and productivity exist between the most productive 'frontier firms' and other, more domestically-oriented, 'non-frontier firms', and between micro and larger companies. Projects in this theme focus on calibrating productivity differentials within sectors and localities, exploring their determinants and developing appropriate policy responses.

Synthesis:
A key learning point from the first two Phases of ERC is the value of synthesis activity alongside new knowledge creation. Curation of existing knowledge to make it accessible is therefore a core theme of our proposals. Our Stakeholder Consultation also suggested the value of short, focussed briefing notes which provide an expert and robust view of a tightly defined topic. Illustrative topics might be "How do quality standards such as ISO 9000 change firms' ability to innovate? or 'What makes a small business resilient?'. SOTA reviews will be 3-4 pages, written in non-technical language, and provide hyperlinks to source material. SOTA Reviews will be commissioned from UK and international academic and policy experts across the social sciences. Provision is made for 20 Reviews in Year 1 with a further 10 in Year 2 and Year 3 of ERC Phase 3. Reviews will be hosted on the ERC website.

Potential impact
Our impact strategy for Phase 3 will build on the strong infrastructure, networks and engagement channels that have been put into place over in Phases 1 and 2 of the ERC. The changing nature of the policy environment mean that the stakeholder community is a shifting one. We therefore propose to carry out a new stakeholder mapping exercise and develop a new Engagement and Impact Strategy during the first three months of Phase 3.

We will develop a new Advisory Panel and, to ensure effective and structured engagement over the lifetime of the Centre, we will use CRM software to maintain a stakeholder and contact database.

ERC has four priority audiences, each of which requires distinct approaches to engagement and impact (see 'Pathways to Impact'):
* National policy makers and influencers (e.g. officials at BEIS, Innovate UK, IPO, BBB, CLG, HMT, HMRC, DFE and Cabinet Office)
* Regional and local level policy makers (e.g. LEPs, Growth Hubs, Midlands Engine, Northern Powerhouse, West Midlands Combined Authority)
* SME leaders and SME-facing organisations
* Business and economic policy think-tanks (e.g. Nesta, IFS, Resolution Foundation, What Works Centre, Centre for Cities, RSA) Delivering on engagement and
impact

The Centre will also continue to have a dedicated Deputy Director for Impact and Engagement to lead on engagement and impact strategy and delivery. Importantly, in terms of infrastructure, we are able to continue to use Warwick Business School's London premises at The Shard to host meetings, and events at no cost.

We will continue to have a strong focus on user engagement, building on our established approach of 'engaged scholarship' - high quality research produced in close collaboration with end-users. Engagement will take place through the Steering Committee (see below) and a new Advisory Panel. For each project we will create a small, focused Project Advisory Groups, comprising relevant stakeholders, users and the research team.

We will continue to publish a regular stream of high quality research outputs including research papers, policy briefings, SOTA reviews and an Annual State of Small Business Britain Report. We will continue to hold an Annual State of Small Business Britain Conference supported by thematic seminars in other locations around the UK. We have developed a set of KPIs to monitor and capture the impact of the ERC's research.